Plus - A gamified wellbeing journal for students aged 9-12

Plus is an innovative pilot scheme that aims to understand, incentivise and improve the wellbeing of young people in school. The pilot will ask students from year 5-8 to self-journal their previous days physical and mental wellbeing for a full term. Plus, will direct overburdened teachers to the students that need their attention, provide bespoke personal student development in line with the new Ofsted regulations, inform and provide resources to parents on their child's wellbeing and help unlock the full potential of each student by allowing increased learning and concentration in school.